Enhanced antihydrogen trapping for fundamental tests

Why does the visible universe contain almost no antimatter even though in the beginning an equal amount of antimatter and matter formed? In the ALPHA experiment at CERN we are looking for a solution to this conundrum by studying the minute details of antihydrogen, the antimatter counterpart of the most abundant element, hydrogen. In this project we will provide support to precise measurements on trapped antihydrogen which are then conducted as a team to allow a comparison with results obtained in hydrogen. According to the basic tenets of the most successful theories in physics, the properties of antihydrogen and hydrogen should be the same. Our results can confirm this prediction to a spectacular precision, but should we in our experiment find a difference, we might point the way to finding a clue to solving the antimatter conundrum.